Project ReMind Beta

Project ReMind is the first flagship videogame project by Full Dive Games.

Since 2014, VR has promised to take players to other worlds, experience incredible stories, and play games in a way that's entirely new. The last ten years have been incredible, but there's still a long way to go. Full Dive Games has been founded to help the industry deliver on that promise, and to lead in creating next-generation immersive VR and Flatscreen videogames. The first of these to release will be Project ReMind.

With Project ReMind, players must explore a strange yet familiar world. The world seems to be made up of memories, rather than places - and there's a mystery at the core of the game that stretches far beyond the human condition. Set in the UK across the 21st Century, Project ReMind aims to elevate the bar for immersive storytelling, demonstrate the power of next-gen development, and to progress the craft of environmental storytelling.

Due to release in early 2025, the game will be the first of many for Full Dive, as it endeavours to become a UK leading studio, and help guide the country's game development talent to build incredible projects for years to come.